Protecting the Intellectual Property of the Creative Industries

Our product, IP Moat, is an AI Powered IP defence system. It protects ecommerce sellers from counterfeits by swiftly removing counterfeit, fraudulent and infringing listings from online marketplaces. IP Moat is a low cost solution that makes an immediate impact.

The creative sector, particularly those in craft and design, are increasingly seeing an increase in 'bestseller' products and/or listings being copied from marketplaces such as Etsy, manufactured sub-standardly and sold on large online marketplaces such as Ebay, Aliexpress or Temu. We want to be able to tailor our solution to support the creative sector in this new digital age of design.

We have a solid MVP and are looking to build out the systems features, scalability and the marketplaces it detect listings from. This includes improved methods to search and remove copyright infringements from these marketplaces.

The proposed solution for the creative craft market is set to make a significant impact, offering a solution that is both technologically advanced and user-friendly, and contributing to the UK's leadership in innovation, IP management and a positive impact on the wider UK economy.

Read more at https://ipmoat.ai